Investment for a scale-up fluorination plant for Battery materials (Invest-Fluor-Bat)

As the UK advances toward its net zero goals, the demand for sustainable manufacturing, low-carbon transport, and renewable energy continues to grow---driving the need for lithium-ion (Li-ion) batteries. These batteries are essential to enabling this transition and are experiencing rapid market growth of 10--20% annually. However, a major bottleneck in the supply chain is the limited availability of lithium hexafluorophosphate (LiPF6), the key component in battery electrolytes.

Global LiPF6 demand is projected to grow from 359,000tonnes/annum to 715,000tonnes/annum by 2030\. Currently, all LiPF6 in Europe is imported (\>97% from China) and produced via an outdated, energy intensive, hazardous process centred around highly toxic chemicals and rare, expensive high purity mined fluorite (CaF2) as feedstock. FluoRok's innovative, patented process radically improves access to LiPF6 production by bypassing for the first time the need for hazardous, and difficult-to-handle hydrogen fluoride (HF) and leveraging low-grade/recycled CaF2, ultimately unlocking localised production.

The INVEST-Fluor-Bat project supports the mission of the UK Industrial Strategy Sector Plan for Advanced Manufacturing (June 2025 - Batteries) and aims at accelerating FluoRok's development of a UK-based commercial manufacturing capability for LiPF6\. The project will deliver a demonstrator facility with capabilities up to 100 tonnes/annum of LiPF6 using readily-scalable unit operations, support commercial exploitation and plan towards large-scale industrial production. This example of a European LiB electrolyte salt production, will support the creation of a sustainable, cost competitive and resilient UK-based Li-ion battery supply chain.